Cultural Memory and British Cinema-going of the 1960s

I will investigate and interrogate the cultural memories of a diverse group of British sixties cinemagoers in order not only to shed light on the social and cultural history of cinema but also to contribute to a wider reappraisal of British society and culture of the time. Interpreting the 1960s, historians have traditionally seen them as a pivotal era, associated with a cultural revolution in which family, sexual, gendered, racial and class relationships all changed as old conventions were discarded (Jonathon Green, 1998; Arthur Marwick, 1998). Yet the assumption on the part of both politicians and historians that the sixties were an era of radical change has been challenged by Dominic Sandbrook (2005), who argues that there were strong elements of continuity with post-1945 Britain and that the changes that did occur were slow, painful and often controversial. Instead of embracing radicalism and experimentation, much of British society remained conventional and conservative. I will aim to shed light on this debate by analysing the memories of cinemagoers. Not only was cinema in many respects representational, portraying the class, gendered, sexual and cultural changes of the time, it was also believed by many writers on film to have emblematic qualities, embodying a wide range of society's hopes, myths, fears and fantasies. Moreover, it was still a mass entertainment, bringing together people from varied social and cultural backgrounds. The analysis of memories of cinemagoing offers the possibility of contributing new perspectives on 1960s social and cultural history by engaging with memory and lived experience.

The project's methodology will be based on the collection of individual memories of 1960s cinemagoing through questionnaires, individual interviews and focus group discussions. In the beginning, subjects will be self-selected: they will volunteer to complete a detailed questionnaire on the project website in the main because they have seen advertisements or letters announcing the project in a range of newspapers and periodicals (some may alternatively hear of the website because of the publicity surrounding its launch). Once the questionnaires have been completed and analysed, the project team will decide which respondents will also be invited to personal interviews or to become members of focus groups. Those decisions will be informed by the need to have a sample that is balanced in gender terms and as wide as possible in terms of age, social class, and ethnicity. In terms of scholarly output, the project will result in three conference papers, two scholarly articles, and a book.
In addition to the academic rationale for the project, a major priority will be the engagement of a wider public. This will be achieved for the most part through a programme of screening major 1960s films (e.g. Saturday Night and Sunday Morning, Victim, A Kind of Loving, Darling, Alfie) at 11 venues across the UK. 9 of these screenings will be followed by a discussion on the film and the 1960s themselves moderated by the Principal Investigator and Research Assistant. Two screenings in the final year of the project will be at larger venues and followed by a debate on the memory and legacy of the 1960s involving historians and film scholars. Moreover, given the enthusiasm of many people for the cinema, it is probable that the book based on the project will have a broader circulation than most scholarly books. For the same reason (considerable public interest in cinema and cinemagoing), it is possible that the project will give rise to radio and television documentaries.

Potential impact
Cinema and cinemagoing interest many people outside the academic community. The idea for this project was born when I gave a lecture on films and filmgoing in the 1960s to alumni of University College London who had graduated in that decade. After the lecture was over, many of the audience approached me eager to share memories of their early filmgoing experiences. It occurred to me that many British people still have memories of cinema in the sixties and that, unless these memories are harvested, a whole major aspect of the history of that crucial decade may be lost. The project was always intended, however, as much more than simply an attempt to create historical source-materials. Since the research participants are themselves publics, many with a very interactive relationship through interviews and focus groups with the project team, the project by its very nature represents a form of public engagement. Awareness of the project, however, will extend far beyond those who are participants in the research.

A series of evening screenings of 'classic' 1960s films at local community cinemas and film societies, followed by discussions of the films and the memory of the 1960s themselves moderated by the Principal Investigator and the Research Assistant, will be organised at 8 venues. From my own experience of local film societies, these events - if well-publicised (the project team will assist) - would be enthusiastically received and attract quite large local audiences (50-80). Representatives of local newspapers will be invited to attend. This programme will be supplemented by three larger events. The first would be the launch of the project following a screening at UCL. The second and third would be screenings followed by debates including invited historians and film scholars on the legacy/memory of the 1960s. All these screenings will be advertised on the project and a number of history websites. With the help of the UCL Media Unit, the larger screenings/debates will be publicised through the media and both broadcast and print journalists invited to cover them. It is believed that, at these events, which are likely to be well-attended as a consequence of both many people's interest in cinema and the continuing importance of the sixties as a focus of interest and public discussion, debates may develop between those who remember the sixties through personal recollection and those for whom the sixties are a decade known only through history or the media.

With the help of the UCL Media Unit, I will propose a Radio 4 programme on 1960s cinema and cinemagoing in Britain. I will also endeavour through my contacts in the media to persuade a television production company that the findings of the project would make a good subject for a historical documentary.

It is believed that a significant number of people outside academia will benefit from the project, in part through having their recollections respected and recorded, in part through being encouraged to think about and place their own youthful film-going activities into social and cultural perspective, or - in the case of young viewers attending screenings and discussions - being encouraged to think about the character and legacy of the past.